Investigating the role of the IL-6 cytokine family and gp130 in the maintenance of germinal centre integrity

Investigating the role of the IL-6 cytokine family and gp130 in the maintenance of germinal centre integrity